Transmissible Antimicrobial Resistance in the Respiratory Microbiome

Antimicrobial resistance (AMR) causes significant morbidity and mortality. The key driver of AMR is the use and misuse of antimicrobials. The human conditions responsible for the highest levels of antibiotic prescriptions is chronic obstructive pulmonary disease (COPD). COPD is a chronic inflammatory disease which results in difficulties breathing. Importantly, a disordered lung microbiome has been implicated in worsening symptoms of COPD. Surprisingly, little is known about the levels of AMR that reside within the COPD lung microbiome. We hypothesise that the frequent use of antibiotics in this patient population will drive the evolution of antibiotic resistance and select for the transmission of AMR genes between lung microbiome members. This project will use a unique combination of whole genome sequencing, culturomics, and phenotypic analysis to investigate a pre-existing collection of COPD microbiome isolates to determine the levels of AMR within these bacteria and their potential to be transmitted between strains.

We provide an interdisciplinary supervisory team of bioinformaticians and microbiologists, scientists and clinicians. This project provides an excellent opportunity for the student to build on their existing skills in microbiology and to develop skills in highly sought after areas, including AMR, genomics, respiratory disease, microbiome science, statistical analysis and bioinformatics.